Statistical methodology for clinical trials

The project will concern group sequential and adaptive designs for clinical
trial designs. Group sequential monitoring allows interim analyses of
accumulating data, which can lead to early stopping for a positive or
negative outcome. In adaptive designs, interim data are used to modify
aspects of the trial while still protecting the type I error rate. There
must be sufficient information available at the time of an interim analysis
in order to make sound decisions to modify or terminate a trial. When a
study's primary endpoint is only observed a long time after treatment, there
may be little information on this endpoint at an interim analysis. In this case,
it is desirable to use information from short term endpoints instead. The
project will address the case of a trial with a time-to-event primary endpoint,
such as overall survival or time until disease progression, in which longitudinal
data on a biomarker are to be used at interim analyses. This project will
involve (i) developing joint models for the two endpoints, (ii) derivation of
efficient stopping rules, or more general adaptations, based on the total
data available at each interim analyses.